Smartcore for core fitness and muscle stimulator

iStand Fitness & Wellness is a UK base start-up company for design and development of
cutting edge fitness equipment. Following successful licensing (August 2012, now
successfully manufactured and launched in the market March 2014) of its Ulticore “Ultimate
Core Workout” tool, it now sees a new market opportunity which ties to core muscles and
exercise medicine in fitness training.
It proposes a unique, smart novel muscle stimulator apparatus (SMARTCORE) which will
open up to sports and fitness activity as a training tool for athletes and muscle stimulation
therapy for all in sports and fitness.
it’s an advance version of the Ulticore and World only device (because of its patented shape)
in the market that can be attached in between Hands, Legs or Feet hold position for a
rotational movements in training, it activates, stimulate tight muscles using its inbuilt sensor
and infrared heat light applied to deep muscle tissue using its electromagnetic stimulator
system to provide rapid controlled vibration movement while in use. It enable users develop
their core muscles, build stronger muscles and at the same time improving muscle strength,
balance and coordination.
The inventor has applied for a preliminary patent for the proposed device & canvassed the
market in a manner which has not disclosed the IP. With the requisite worldwide IP protection
measures in the hands of the patent attorney, the inventor now seeks to assess the idea’s
market potential, comprising:
• The evaluations of the proposed apparatus benefits cf. other devices which combines
muscle stimulator to core fitness development.
• Working with the proposed apparatus’ development of core muscles, fabricating
mechanical functioning and computer software to cost the development of a prototype and
estimate a subsequent mass manufactured item price.
• Surveying the demand for the new product amongst individuals (muscle therapists,
physiotherapists, other medical purposes, health and fitness companies.